RICH (Rights in Climate and Heritage) Network

RICH (Rights in Climate and Heritage) Network is a nine-month project (February-September 2026) coordinated by People’s Palace Projects/Queen Mary University of London (PPP/QMUL) and People’s Palace Projects do Brasil (PPPdoBrasil) that gathers organisations across the EU, the United Kingdom, Ukraine, Latin America, South Asia, and Sub-Saharan Africa to foster partnerships and strengthen rights-based approaches at the intersection of culture and climate action.

The Network establishes an evidence-driven platform that unites diverse actors — policy institutions, academia, and civil society organisations — to generate and exchange knowledge across regions. Under the overall coordination of PPP/QMUL and PPPdoBrasil, it is composed of the following organisations: Redes da Maré (Brazil); Interactive Research & Development – IRD Global (Pakistan); Cultural Platform Zakarpattya (Ukraine); Agencia Española de Cooperación Internacional para el Desarrollo – AECID (Spain/Peru); European Alternatives (France/Belgium); Brussels School of Governance – Vrije Universiteit Brussel (Belgium); QMUL (United Kingdom/Madagascar); and the World Food Programme – WFP (Brazil/UN).

This interdisciplinary and cross-sectoral network enhances complementary perspectives and methodologies, strengthening the social, cultural, and ethical foundations of climate justice. Implemented in two phases coordinated by PPP/QMUL, the initiative produces two core outputs — a Strategic Mapping on Cultural Heritage, Rights and Climate Action and a Rights in Climate and Heritage Roadmap — which will articulate concrete pathways for joint partnerships and policy innovation between the partners. The process ensures coherence across regional inputs while generating actionable insights to inform future UKRI and Horizon Europe proposals, including the Resilient Cultural Heritage Partnership.

During the first phase of the initiative, the PPP/QMUL team will conduct a series of interviews with partners to deepen the analysis of how the climate crisis directly impacts the exercise of cultural rights and the safeguarding and transmission of cultural heritage — particularly in terms of access to, participation in, and contribution to cultural life. The interviews will also identify rights-based cultural responses that connect artistic and heritage practices to adaptation, mitigation, and resilience strategies. Each organisation, in collaboration with PPP, will select a portfolio of initiatives aligned with three Work Packages: Resilience, Well-being and Public Health; Innovation for Adaptation, Mitigation and Cultural Loss; and Governance, Heritage and Rights for Climate Justice.

The second phase refines these synergies through two online consultations. The first focuses on strengthening South–South cooperation by contextualizing findings and identifying locally grounded strategies for implementing rights-based cultural and climate actions. The second brings together partners from higher-income contexts to examine policy integration, transnational collaboration, and research alignment. These discussions will consolidate the Rights in Climate and Heritage Roadmap, outlining concrete axes for advancing the Work Packages and deepening partnerships.

RICH Network develops on previous cohort-strengthening projects led by Paul Heritage (Project Lead/PL), including ‘Roots of Resilience’ (AH/W006979/1), which documented and safeguarded threatened cultural heritage in Brazil’s Iron Quadrangle, and ‘Future Directions’ (AH/Y007417/1), an AHRC–DCMS commissioned study in which PPP shaped the design of a future Cultural Heritage and Climate Change Programme. It understands cultural heritage as a living, dynamic force, continually re-created by communities in response to contemporary challenges.

Rooted in UNESCO’s 2003 and 2005 Conventions, the RICH Network affirms culture as a transformative force for climate justice. It recognises communities as right-holders shaping the narratives of resilience and sustainability. Through participatory collaboration, the Network connects cultural heritage, artistic practice, and climate governance, generating pathways for research and policy innovation.